Rendition

* W. H. Auden once said, "No poem which is not better heard than read is good poetry".
* Imagine a 'Shazam' for poems. _Rendition_ is an app that brings poetry to life with just a click of a button.
* With a focus on engaging young people with poetry, a photo taken of a poem instantly activates an audio rendition from a range of young, diverse actors. Further reading and study notes complete the experience.
* For this project, we will R&D three workflows for delivering exclusive 3D 'holographic' video renditions of the most popular poems to run alongside the audio.